NUVEC a platform technology for the vaccine delivery

Nanotechnology platforms, including N4’s propriety NUVEC, are being investigated as vaccine carriers, adjuvants, and drug delivery systems. DNA vaccination indicates great potential for combating a variety of diseases including cancer. Safe and efficient delivery of plasmid DNA to initiate immune responses remains a major barrier in bringing DNA vaccination into human medicine. N4’s NUVEC is a novel platform capable of delivering a range of therapeutic biomolecules whilst simultaneously stimulating the immune system.